Active Video Gaming for behaviour change and childhood obesity prevention

Youth consume well below the recommended minimum of five fruit and vegetable (FV)
servings per day (Baranowski). With nearly 3m children overweight in the UK and 1.5m of
these obese (National Child Measurement Programme), finding ways to help youth consume
more FV will help decrease their risk of developing adult obesity and diabetes. 92% of
children consume more saturated fat than recommended, 86% too much sugar, 72% too much
salt and 96% do not get enough FV (National Diet and Nutrition). Food related ill health is
responsible for ~10% of morbidity and mortality in the UK, 10% lost DALYS and costs the
NHS about £6 bn annually. Children and adolescent begin to gain autonomy over choosing
the food they eat, yet may not have adequate information to make informed choices. Serious
video games offer new opportunities for promoting health related diet change among children.
Food Dudes will develop an active video game (AVG) to deliver behaviour change in diet in
an engaging and accessible format.